DigiPRINT

Project DigiPRINT will explore low temperature, maskless digital fabrication of organic thin-film transistors (OTFTs) on large area rigid and flexible substrates. Both “laser-assisted” inkjet printing (IJ) and “laser-induced forward transfer (LIFT)” of functional materials will be investigated